The University of Manchester and Thornton & Lowe Limited

To develop and launch a smart tender scan & support SaaS product using state-of-the-art information retrieval techniques enhanced by recent advances in natural language processing, machine learning, incorporating information summarisation and visualisation to enhance functionality and useability.